AI-Driven Digital Cities for Crime Modeling and Economic Analysis

My experience in founding and managing a fully automated factory producing HVAC duct channels has provided me with extensive knowledge in manufacturing and instilled an entrepreneurial spirit and a deep appreciation for the importance of optimising systems. This experience and my proficiency in engineering software and simulation tools will be invaluable assets for conducting research in quantum sensor digital twins.